The University of Newcastle upon Tyne and BicycleTx Limited KTP 23_24 R3

To transfer knowledge and techniques required to develop novel antibiotics. To focus on the development of methods to screen for new prototype antibiotics and apply the screens in the laboratory, bringing together expertise in bacterial biology and drug discovery.